Galaxy clusters: bridging theory and observation

Most galaxies in the Universe live in groups or clusters, making such large-scale structure critical both for studies of cosmology and of galaxy evolution. This project builds on a successful research program working at the interface between simulations and observations to understand the physical processes that influence these objects and the galaxies inhabiting them. Students will exploit state-of-the-art N-body and hydrodynamic simulations, galaxy evolution models, and large imaging and spectrographic surveys to study the properties of large scale structure in both the real and mock universes. Comparison of both approaches allows us to simultaneously test the model physics, gain insight into the data, and understand the ultimate limitations of our measurements. Our goals include understanding group and cluster assembly (and implications for large cosmological surveys) as well as distentangling the interplay between galaxy properties and their environments.